Novel biomaterial extraction from existing marine waste water stream

Jellagen Pty Ltd is a Med-tech and Healthcare company producing medical grade collagen sourced from jellyfish, a sustainable and novel source of collagen biomaterials. During our collagen extraction process, an unidentified rare protein is lost in our waste water system. Our idea is to formally characterise this protein, assess the viability of extracting this protein from our existing process and to evaluate the commercial potential. This protein could have the potential to expand upon our existing range of high value biomaterial products.